Liverpool John Moores University and The Lancashire Wildlife Trust Limited KTP 23_24 R3

To develop and embed scientifically validated research and evidencing of landscape-scale lowland peatland conservation and management to leverage natural capital financing and provision of nature based solutions to landowners and funders.